The University of Nottingham and Kingsmill Industries (UK) Limited KTP 23_24 R1 P2

To develop a UK made electric vehicle charger with supporting cloud-based portal enabling customers to benefit from variable-tariff regimes and incorporate clean energy as a source of the charger's power supply.